Patent Application

The submission of a patent for creating a predictable end user experience when an internet service is overloaded due a sudden surge in traffic. This is being applied to mass response interactivity with TV shows, but has many other applications.